A Sonic Palimpsest: Revisiting Chatham Historic Dockyards

The project seeks to investigate the role of sound in influencing our experience of spaces and places, focusing on heritage sites and using the Chatham Historic Dockyard as a case study. This project will explore how sound can be utilised within heritage contexts to immerse and engage members of the public, providing alternative interpretations of space and place through aural means and revealing new forms of engagement with significant sites.

This investigation will be approached through the development of site-sensitive works, with empirical data collection of audience experience providing critical feedback on theory and practice.

A series of outputs will be delivered including a digitised electronic audio archive (from archival recordings of approx. 80 hours held by the Chatham Historic Dockyard Trust), music compositions and sound installations within the Dockyard Museum, a public project website (providing documentation and evaluation of the project in progress), interactive projects for secondary school students, publications in academic journals and papers to be presented at conferences.

The case study of Chatham Dockyard offers a unique opportunity to explore these notions, providing diverse and compelling physical spaces and a rich heritage which has evolved over the last 400 years to reflect at all times the latest technological and industrial innovations of the eras - from sail to steam to nuclear technologies. While the visual fabric of the buildings remains, the sounds of human activities have long since been silenced. This project provides an opportunity to reawaken these lost sounds and to rediscover a rich industrial heritage through fresh ears.

Through the case study of Chatham Dockyard an innovative method of recreating past ages of heritage sites will be developed, which will be applicable in other situations with appropriate adjustments, and thereby of national if not international significance.

Potential impact
The project will have impact on the public sector and the third sector, and will include members of the general public consisting of those with broad historical, cultural, heritage, musical and generally sound-based interests.

The public sector will be involved through the development of collaborations with local secondary schools for small projects, engaging students with the heritage soundscapes and generating discussions on the changes in the environment and social life through the ages.

Impact on the third sector will be achieved through our collaboration with the Chatham Historic Dockyard Trust, which is a registered charity. The Trust has agreed to lend us their old archived recordings for restoration, and to grant us access to develop exhibitions within the Dockyard buildings and the historic ships, which will impact positively on visitor numbers.

We will seek to engage members of the public with the aural signature of historical contexts and connect them with the conditions from the past. The project has the potential to improve well-being, enhance cultural enrichment and quality of life for the general public by increasing knowledge and understanding of important aspects of history and culture. Through the exhibitions in the Historic Dockyard Museum, visitors will be able to engage with the sound material, and they will be encouraged to record information about their experience; this opens a two-way engagement, as there will be interaction and dialogue with the public to inform our research. The public engagement will demonstrate the relevance of research and the value of heritage and culture. The collected data will be analysed and the results will be published in academic journals but also (in layman's terms) in non-academic media, which will stimulate the public interest, aiming to increase visitor numbers to the historic site.

The project team will develop existing skills in restoring tape recordings, composing with soundscape material, analysing information and conference organisation. Team members will also develop management skills, knowledge on exhibition organisation and writing for a non-academic audience. The team will also acquire and develop knowledge in constructing realistic facsimile soundscapes based on historical information. The Research Assistant will have the opportunity to work on the restoration and development of original material, and develop competence in soundscape design and public engagement.